Pride and Prejudice and Pedagogy: Teaching Jane Austen in the General Certificate of Secondary Education

My project aims to offer an original, unique contribution to the current pedagogical literature as well as a set of best instructional practices that will equip students with the knowledge and skills they need to comprehend and interpret not just Austen's novels but other complex literary texts.